Oli-Tec® Time and Temperature Responsive Labels for Food & Medical Applications

"The mitigation of food waste in the supply chain, from producers to retailers to consumers, is a key need today because of its many socio-economic and environmental impacts. Surveys show that consumers are often confused by Use-by/Sell-by dates.

Intray has developed the underpinning proof-of-principal for an innovative Time Temperature Indicator (TTI) label (Oli-Tec) for food and medical applications. Oli-Tec labels use innovative patented technology to respond to both time and temperature changes and inform the consumers of the changes via an easy-to-understand Green-Amber-Red signalling mechanism.

The proof of concept for the Oli-Tec labels has been established using innovative patented wet media formulations and label design. With the help of InnovateUK funding, Intray will address various technical and production risks related to commercialisation of this UK innovation and patented technology. For the industrial partners, participating in this project with CPI, leverages access to over £90m of UK government's investment in relevant equipment & expertise at CPI's National Formulation Centre. The development of Demonstrator labels with specific timings will allow Intray to sample to alpha-customers for evaluation and market trials.

The project will allow Intray to leverage relevant UK skills/expertise and lower the developmental risks in taking this innovation to higher TRL levels. At the end of the project, Intray will be able to the leverage its innovation and commercialize the Oli-Tec label with its commercialisation partner, OLPL, bringing significant royalty fees from licensing opportunities in the UK/EU and US and also via manufacture and sale of optimised media formulations for various timing labels. Thus, the funding will have a net positive impact on the UK economy, bringing in not only royalty income back from global licenscing opportunities but also driving UK employment in wet media development and manufacture."